The development and regulation of prenatal airway smooth muscle

Prenatal development may influence childhood and even adult disease (Barker-Hales hypothesis). In the lung, airway smooth muscle (ASM) surrounds developing airways and may participate both in fetal lung development and also childhood asthma. Given both asthma and disordered lung development (e.g. related to prematurity or birth defect) are common, there is international consensus that greater study of prenatal ASM is required to improve chances to treat such diseases. We recently showed prenatal lung harbours pacemakers whose rhythmic ASM contractions spread via the fetal airways and appear related to lung growth. The latter relationship is supported by the observations that (i) developing ASM produces a factor essential for lung growth and (ii) specific disruption of calcium signalling in ASM halts both airway contractions and prenatal lung growth. We will investigate how the ASM pacemaker emerges and how ASM contractions relate to lung growth using cell and lung culture, calcium imaging and techniques to screen gene expression. Given the information currently available, the present project can expect to extend our knowledge of ASM development considerably. We may therefore discover new approaches to not only improve prenatal lung growth but also ameliorate ASM dysfunction in asthma.

Technical abstract
Airway smooth muscle (ASM) and its progenitors are critical to asthma and lung growth respectively. We will examine prenatal ASM and lung growth, thereby responding to The National Heart Lung and Blood Institute?s (NHLBI) call. Given key roles of biomechanics in development, prenatal ASM peristalsis (AP) is under evaluation as a regulator of lung growth. We demonstrated (a) AP is coupled to prenatal lung growth; (b) sarcoplasmic Ca2+ uptake pump (SERCA) blockade reversibly arrests AP, lung branching morphogenesis and ASM elaboration. SERCA function therefore appears critical to ASM, AP and lung development. Therefore we aim to determine: (1) the ontogeny of ASM and pulmonary pacemaker activity and (2) the function of SERCA in ASM development and lung growth.
1. Ontogeny of ASM and pulmonary pacemaker activity will be determined by top-down pacemaker identification and bottom up pacemaker cultivation: (i) Pacemaker identification will use Ca2+ imaging of whole lung cultures to localise pacemaker regions ? cells with pacemaker-type Ca2+ transients. With particular attention to the lung regions thus defined, we will probe prenatal lungs with pacemaker cell markers and examine airway ultrastructure for characteristic pacemaker-type cells; (ii) Pacemaker cultivation will involve isolation of ASM progenitors by exploiting their production of Fibroblast Growth Factor-10 (FGF10) (which is reported in the FGF10Lacz mouse). Using fluorescent cell sorting (FACS-Gal) to select and culture the beta-gal +ve ASM progenitors from FGF10LacZ lung, we will model the ontogeny of the ASM lineage and examine the emergence of contractility and Ca2+ waves with particular attention to pacemaker-type activity. Should a specific marker for pulmonary pacemakers emerge, we may exploit this (e.g. neutralising antibody) to ablate them and hence elucidate the requirement for airway pacing in lung growth.
2. Function of SERCA in development of ASM and lung will be assessed by testing SERCA blockade?s effects (i) on mesenchymal and ASM progenitors (examining critical regulators of ASM differentiation e.g. cell morphology and migration) and (ii) on pulmonary gene expression by examining candidate pathways (related to morphogenesis, myogenesis, mechanotransduction, excitation-transcription coupling and Ca2+ signalling) and phosphoproteomic screening. Via collaborators (University of Southern California) we will start to use RNA manipulations to mimic specific differences in gene expression induced by SERCA blockade, to see if this recapitulates the associated lung and ASM phenotypes.
Hence we will determine how ASM peristalsis develops, its influence on lung growth and how SERCA function regulates this. In the future we will translate this investigation to human airway to ask e.g. if postnatal pacemaking occurs and might be ablated to control asthma; we will further explore SERCA regulation of lung growth and ASM using SERCA knockouts, to see ultimately if SERCA modulation could ameliorate lung hypoplasia and / or pathological ASM behaviour. The MRC has prioritised study of the early origins of lung disease: our proposal meets this call, and may redefine our understanding of ASM, lung development and asthma.